Rated Mobile App Design

Rated Interactive Media (Rated) is a fast growing P2P SAAS platform that enables small premium boutique hotel and apartment operators in London, Paris and New York to sell their services online.To stay ahead of the competition and capture a larger share of the vacation rental software market, Rated want to expand their SAAS offering to create a native cloud based mobile app which allows their client’s customers to purchase hotel services, including room service, laundry, city tours, etc. In addition, the Rated app will offer hotel/apartment guests access to specialised local deals from third party merchants, dramatically increasing tourism revenues.Success of this mobile product will depend on how well it integrates with point of sale, hotel management software and marketing software currently used by our customers (salesforce, google docs etc).Rated has conducted extensive user testing, competitor and IP mapping of the mobile SAAS marketplace for the short-term stay sector. To conduct a technical feasibility...